Single Parent Action Network: a participatory history

This project brings together Barton Hill Settlement (BHS), the University of Bristol and the Feminist Archive South to research the history of Single Parent Action Network (SPAN), a voluntary organisation based in inner-city Bristol from 1990 until 2016, when it was amalgamated into BHS. At its height, SPAN oversaw a network of 1000+ groups, and a significant portfolio of national and European funding. Yet it retained a distinctively grassroots and multi-racial ethos. SPAN's activities included education, research, local service provision, community organising and political lobbying. This multi-faceted history is an important example of women's, black, and working-class activism, and the evolution of the voluntary and community sector in the 1990s and 2000s.

After a turbulent few years, and the loss of its premises, SPAN recently amalgamated with Barton Hill Settlement, bringing its life as an independent organisation to a close. This project aims to preserve SPAN's archive, currently at risk, and write the history of this organisation through a participatory research process.

This project will bring together expertise from the heritage, voluntary and university sectors in an innovative participatory methodology. BHS is a key force for community development in inner-city Bristol, which works with over 40,000 people per annum and is extensively networked locally, nationally and internationally. Public engagement is embedded in the work of the FAS. Both PI and CI are experienced investigators on RCUK-funded historical co-production projects.

The central focus of the project is a History Group, which will meet weekly at the Settlement's premises in inner-city Bristol for a period of 12 months. This group will include both academic researchers and community members, activists and service users from both BHS and SPAN. Facilitated by the project team, participants will design and execute a research project, and communicate their findings to members of the public. As outputs will be co-designed, it is not possible at this stage to say what form they will take, but possible outputs include film, an exhibition, walking tours, digital products like an app or a website, collaboration with visual or performance artists and so on.

The participants in this project come from groups that rarely have the chance to engage with the university: single parents, speakers of English as an additional language, and benefits claimants. The experience of participating in the project will allow them to gain confidence and expertise, and to build social and professional networks. But the benefits for academia are, if anything, greater. These groups are ideally placed to critique ways of doing history that professional historians take for granted, and to bring different perspectives and life experiences to bear on the archival material. Members of History Group will present their findings in academic fora, such as conference presentations. In this way, the project aims to overcome the currently existing gulf between academics and practitioners of public, community and co-produced history. The academic team will also lead on five scholarly articles, addressing both the historical significance of the history of SPAN, and the methodological contribution of the project.

This project builds on the team's expertise in engaged teaching and research, both in academia and in the heritage and voluntary sectors. But it goes beyond current practice in the arts and humanities to develop a participatory research methodology in which co-production is central. In this way, it aims to produce history which is rigorous, inclusive and engaging, and to communicate these new methodologies to academic researchers well beyond the discipline.

Potential impact
The non-academic beneficiaries of this project will include:

1. Participants in the History Group at Barton Hill Settlement will build confidence, experience and social and professional networks, as well as formal accreditation for those who want it. They will gain skills in project design and management, research, writing, communication, evaluation and presentation. Being involved in the project may not only lead to an increase in their quality of life, but also open up new paths to voluntary work and employment. The Community Support Worker will play a crucial role in supporting participants and in helping them to identify next steps after the project. The project will provide fee waivers for the part-time courses offered by UoB, and will offer support for those who wish to apply to the Foundation Year in Arts and Humanities, a clear route into education, even for those with few or no qualifications.
2. This project is closely aligned with the goals of Barton Hill Settlement, and its aims for their service users. BHS was founded in 1911 as part of the Settlement movement by UoB and the WEA. During the 1970s the Settlement broke links with UoB, but it now wishes to renew this relationship to build research capacity as well as creating pathways for local residents into education and employment opportunities. The networks established by this project (e.g. with the Brigstow Institute) should be durable and lead to future research collaborations.
3. The involvement of the Feminist Archive South will strengthen the charity's working relationships with UoB and its track record of community-led research and public engagement. Finally, acquiring the SPAN archive will further enrich FAS's collections.
4. A core objective of the History Group is to produce outputs aimed at members of the general public, particularly target groups that may not usually engage with history. Thus, we expect to reach sections of the public that are usually neglected by historical communicators, and develop new and innovative ways of communicating historical research. The project hopes to contribute to a cultural shift in the profession towards inclusive and engaging strategies and methodologies: this has obvious long-term impact for the UK general public as a whole.
5. The project will also work closely with community engagement practitioners. This research comes out of long-standing relationships with the public engagement team at UoB. We will work together to communicate our findings with the practitioner community, through publications in journals such as Research for All, and presentation at the National Coordinating Centre for Public Engagement's 'Engage' conference.
6. There is also considerable potential for dialogue with policy makers in the areas of children, poverty, communities, and the voluntary sector. Locally, the project is an excellent fit with Bristol City Council's 2017-2022 Corporate Strategy, which has a strong focus on increasing cultural and educational participation and decreasing worklessness in Bristol's most deprived wards. Nationally, SPAN's placing of black, working-class and women's voices on the national and transnational stage will be of interest to e.g. the All-Parliamentary Group for Communities Engagement. The History & Policy partnership with UoB will allow us to ways of communicating the significance of our research findings to policy makers.
7. Finally, the project is likely to be of interest to the voluntary sector in two distinct ways. As an organisation that survived for over 25 years without any significant national funding, the history of SPAN offers useful insights into resilience and adaptability. Furthermore, the archival resource created by this project will be a valuable template for other third sector organisations looking to preserve their history and heritage. To this end, we will seek to present the project at the annual Locality conference for community-led organisations.